TASCC: Driver-Cognition-Oriented Optimal Control Authority Shifting for Adaptive Automated Driving (CogShift)

The emerging development of automated driving demands a mutual understanding and a smooth coordination between human driver and vehicle controller, so as to avoid conflict and mismatch in demands, and instead achieve desirable driving performance, smooth and swift transitions which enhance driving safety during complex operating scenarios. However, such driver-vehicle collaboration during automated driving will impact on the driver's attention and cognition and it is important to consider these effects in order to prevent any negative impact on driving. This project aims to achieve a safe engagement and smooth and swift control-authority shift between the driver and the vehicle controller during adaptive automated driving. To this aim, we will first conduct a comprehensive study of driver attention and cognitive control characteristics when interacting with the vehicle controller. An optimal control authority shifting system which considers driver cognition will then be systematically developed and validated. This cross-disciplinary research challenge will be addressed using a unique combination of researchers from engineering, cognitive neuroscience and human factors. The research will not only contribute to the cutting-edge technology innovations in automated driving, but will also result in a major advance in the science of human attention and cognitive control when interacting with automation.

Potential impact
This research aims to make a major scientific advance in human attention and cognitive control when interacting with automation, and cutting-edge technology innovations in automated driving, using a unique combination of internationally known experts from engineering, cognitive neuroscience and human factors. The research along with its outputs will benefit a wide range of groups, including:

- Academic researchers worldwide in disciplines such as engineering, cognitive neuroscience, psychology and human factors. These will not only benefit from the research itself, but also gain insights from such a unique combination of cross-disciplinary expertise to tackle complex research challenges that are beyond a single discipline.

- All stakeholders related to the automotive sector will significantly benefit from this research by taking advantage of its research methodology and framework, as well as the outcomes and technological innovations. This will contribute to the emerging development of automated cars, in particular future-generations of JLR's intelligent and automated cars.

- Government and policy-makers will benefit from this research, when developing regulations, recommendations, and training related to safe automated cars and driving.

The research outcomes will also contribute to the enhancement of driving safety by generating a smooth control-authority shifting collaboration between the driver and the vehicle controller. The research will further help to promote public awareness of automated cars and their benefits.